Research into an Ensemble AI model for real-time prediction of Train Delays

**The basic promise of a railway is that the trains run on-time to a pre-determined timetable, for the benefits of both the passengers and the train operators.**

When services are delayed this can have many knock-on consequences, for both customer and service provider. We judge how well a railway runs to time as its' performance. Over recent years, national train performance in GB has declined, with delays increasing, in part due to operators trying to run more services on old infrastructure, and because the railway relies on old IT systems to manage operations, some of which date back over 30 years to the British Rail era.

The 'Digital Railway' and Traffic Management (including Decision Support Systems) are seen as a strategic solution to this problem, and have been trialled for the last 10 years.

Recently, RSSB and others have began to sponsor academic research into developing intelligent delay prediction in Britain, and there has been academic research notably in the Netherlands, Scandanavia and China into delay forecasting models. But so far they have not progressed into practical real-time solutions.

The rail network has many dimensions and variables, making it very complex to model. This means that essentially almost infinite computing power would be required to provide accurate delay estimates.

We therefore have to simplify the problem.

Our initial study provided promising results in using Graph Neural Networks to predict an individual train delay.

Our goal is to enhance the existing GNN with additional machine learning models to create an ensemble model which can predict multiple train delays relative to the planned timetable during minor disruption.

We will use Jnction's Decision Support tool to demonstrate the model on the East Coast Mainline and allow operators to trial it in a real service delivery environment at the York Rail Operating Centre, to explain the benefits to the industry.

A report will be produced comparing the new AI prediction methods with those currently in use and with actual delays predicted and recorded, and a market study will estimate the total market size and growth potential for the technology.

The results of the research will be presented to the Industry and the supply chain at the conclusion of the work.